StreetPin

StreetPin is an innovative digital network of neighbourhood, community and business pinboards. Each pinboard is effectively a small site that provides a web, mobile and app presence for businesses, locations, events, etc. All pinboards present instant, local social media and the ability to advertise products or services effectively and cheaply to those in the area in real time. We seek to connect people via their shared environment, location/venue or by similar interests rather than through existing contacts. We aim to bring this simple concept to a global audience. Our open platform champions the 'big society' ethos where neighbours and visitors will have opportunity to get involved with what's happening on their doorstep, via their local, interactive directory. For businesses StreetPin facilitates interaction and marketing at a local level. Streetpin boards help venues, events, social clubs, schools provide their own, localised social media and distribute tailored deals and offers.